Legionella Test Company (LTC) Ltd

Legionella is a bacterial disease transmitted by breathing in aerosols from water systems where the bacterium has been able to grow. It is a mandatory requirement for experts to assess the risk of Legionella in all buildings to which there is employee or public access, including hospitals, hotels, workplaces and rented houses & offices. The current method of screening for Legionella involves collecting a water sample and sending it to a laboratory for testing, which takes 10-12 days to obtain a result. LTC is developing a rapid test for Legionella, which will allow expert contractors to collect and test water samples at site to return a result within approximately 30 minutes. The test is based on specific detection of Legionella bacteria and uses an innovative, patented capture and amplification system to allow the test to detect low levels of bacteria in water samples. This will offer significant public health benefits with better control in private & augmented health settings.